IRIS FY2024-2025 hardware allocation at the University of Cambridge

This grant supports STFC IRIS Federation to deliver compute and storage to its science activities by placing hardware at the University of Cambridge.